An innovative platform enabling family travel website publishers to curate advertising content, improving relevance and increasing conversion rates by 800%

FamilyT is a UK-based adtech/martech SME with a core project team of Rochelle Streater (commercial lead), Andrew Dent (project lead), Lee Corden (lead supplier) and Balazs Okros (technical lead and developer).

Publishers in the travel sector are dependent on outdated methodology that leaves them unable to provide advertising on their websites that is highly relevant to their visitors. For example, when searching for family holidays, visitors are directed to general holiday content rather than family-specific opportunities. No available solution allows curated ads to be displayed based on the content being read, detracting from the user experience and losing publishers millions in potential revenue.

To address this issue, FamilyT is developing the first fully curated booking engine for family-centric travel. Its software will enable third-party travel sector providers to curate relevant ads to their audiences based on the exact content being read at any point. Publishers will be able to provide clients with a better user experience while generating more revenue through content that leads to a much higher conversion rate. Users will benefit by only seeing relevant material enabling them to complete their bookings quickly and efficiently.